Utilising communications technologies for anytime and anywhere assistedliving solutions

‘Anytime, anywhere’ had the goals of extending health and care services typically developed to be delivered into the home onto mobile devices. In doing so it considered appropriate architectures, interfaces and human factors aspects of information presentation, new service ideas and exploiting multiplatform delivery. The project drew heavily on the outputs of the ALIP1 ‘Home Hub’ project, notably personas and scenarios; and interoperability techniques.
Scenarios were extended and cross platform service delivery demonstrated on ‘live’ infrastructure. Open service components were collaboratively developed and the concept of a ‘toolbox’ that allows combination of those components into bespoke ‘white label’ services arrived at. The Toolbox is an open platform allowing a high degree of service configuration and adaptable to a number of emerging business models. The projects case study investigates the potential of the toolbox from two perspectives namely informal care and social care. The former focuses on development of innovative services and the latter on cost reduction.